Simulation of nuclear criticality excursions in plutonium oxide (PuO2) and mixed oxide (MOX) wetted powder systems

The aim of this PhD project is to develop mathematical and computational models to perform transient nuclear criticality excursion analysis for wetted fissile powder systems (PuO2 and mixed oxide, MOX).